ASSURED - Automated Security for Supplier-User Reference-models in E-health Data

The ASSURED project aims to radically tranform the secure access to health data in the UK and as a result

accelerate innovation within the healthcare digital supply chain. ASSURED will speed up the process by which

new digital services are adopted within healthcare and will simultaneously reduce security risks associated with

the management of personal health data. The project will combine N3 aggregation, security risk modelling and

device compliance and monitoring techniques to create a new platform which will reduce the time taken to

deploy digital services into the NHS by an order of magnitude. The ASSURED project is collaborative, business

led bringing together a leading UK digital health innovator AIMES and leading data security technologists from

Metrarc and the University of Southampton IT Innovation Centre.